University of Portsmouth and STS Defence Limited

To develop and embed a capability for statistical pattern recognition and indoor location estimation techniques to provide improved threat assessment and early warning systems for personnel in hazardous search and rescue environments.